The interactome of the influenza A virus polymerase in replication

The aim of this work is to identify host factors specifically involved in IAV replication. As influenza virus is able to rapidly adapt to overcome therapeutics that target viral proteins, host factors act as good targets for the development of anti-influenza drugs. Consequently, this work may suggest new therapeutic targets to treat influenza virus infection, while aiding our understanding of IAV replication and the host determinants of viral pathogenicity. In turn, the tools developed in this work may also be used to further understand host determinants of IAV species specificity. Given the mechanistic differences between transcription and replication and the existence of host factors that are specifically supportive of replication (such as ANP32), we hypothesise that additional host factors exist that are for replication only.